Buckinghamshire New University and Adam Equipment Co Limited KTP 24_25 R3

To develop a new Design and Innovation strategy that will introduce a new culture of innovation and continuous improvement. The new focus on innovation will revolutionise the user experience of Adam Equipment products, moving these products in line with the Internet of Things (IoT) category.